EnvirUp EWI

This project focuses on increasing the energy efficiency of existing uninsulated UK homes constructed with solid walls (without cavity), which are over 7 million homes according to the UK Government statistics (2012), helping to reduce the effects of fuel poverty, improve inhabitants’ comfort and reduce the impact of rising energy costs. The overall aim of this project is to present the market with the factory produced EnvirUP external wall insulation, an innovative, practical, efficient and affordable solid wall external insulation solution for retrofit projects. The system is composed of a composite panel, produced in highly accurate extrusion made up of 100% recycled uPVC, filled with insulation and finished in a range of textures and colours. The EnvirUP system is unique compared to currently available systems, as it has a reduced cost, flexibility for final appearance, and ability to be fitted in all weathers. It also requires a lower level of installation skills than current systems, and may be fitted in most homes with solid walls.The project will research the performance and installation methods required to scale up the adoption of the product.